High Integrity Metrology under Adversarial Uncertainty

"Metrology 2.0" is a working group of the Keysight Metrology Initiative, assigned to prototype a data analytics system which will fundamentally disrupt ritualized processes within the T&M industry. Metrology 2.0 will enable electronic traceability and automatic calculation of reference plane Measurement Uncertainty (MU), by inventing a cloud-based data-driven approach to instrument specification setting. This will deliver competitive differentiation through new services such as modern machine readable data-driven datasheets, enhanced traceability and data provenance of a measurement systems' accuracy, and the opportunity to be at the center of a measurement uncertainty service ecosystem.
Datasheets are no longer fit for purpose. The process to author datasheets and 'Spec Setting' has become ritualized over 30 years from a pre-computer era. Data sheets present data in an unstructured non-extensible fashion, with content which is unsuitable and inaccessible for MU analysis. System-level MU calculation is a judgement-laden, timeconsuming and inefficient process, resulting in inaccuracies. Our customers' performance demands will soon result in MU becoming a dominating factor in their measurement systems.
The Metrology 2.0 concept, applies the state-of-the-art in data science to the metrology processes of datasheet specification, calibration traceability, and measurement uncertainty calculation, to:
- Invent Electronic Datasheets, which self-populate specifications from pilot and production measurement data, and leverage modern semantic data structures such as Ontology, to present datasheets and Measurement Uncertainty in a consistent, precise, data-driven, and programmatically accessible manner.
- Invent Mechanisms for Traceability to National Standards to create a decentralized system, with appropriate cryptography and trust architecture to provide Electronic calibration Certificate provenance, using Blockchain technology.
- Develop a Cloud-Based Measurement Uncertainty Ecosystem which promotes the sharing of multi-vendor MU data, in a clearing house to facilitate MU system-level calculation, certified by National Accreditation Bodies
Initial pathfinding work to design an Ontology capable of describing Keysight Instruments and Software has been completed within. An architecture has been implemented which will be evaluated using pilot, environmental and production data of the N8480 Power Sensor. This will be combined with 3D calibration data from worldwide service centers to evaluate the efficacy of the data models for MU calculation and datasheet population.